Aston Core Equipment 2024

Aston University conducts world leading research in key UKRI and EPSRC themes across the Colleges of Engineering and Physical Sciences; Business and Social Sciences; and Health and Life Sciences. The strong emphasis on interdisciplinary and applied research is reflected in our University Research Institutes in the areas of forensic linguistics; energy and bioproducts; photonic technologies; digital futures; membrane excellence; and health and neurodevelopment. These are underpinned by wider research in the university organised into thematic centres and groups. This research ecosystem ensures a balance of world-leading critical mass in core areas supported by a pipeline of developing research themes. Our strategy to focus on applied research is reflected in the breadth and depth of experimental research we conduct across our research areas. This ensures theoretical advancements are motivated by and grounded in real-world applications and that our research has strong pathways to impact. We have many existing world-leading experimental facilities that allow us to support EPSRC’s vision for the UK to be world-leading in key technology areas and that allow us to proactively engage with industry and other external partners in ensuring our research is translated into application. This equipment grant will allow us to further develop our experimental capabilities to both maintain our existing world-leading research and to support the growth of emerging areas of strategic importance. We have focused on investments to meet the objectives of:

core equipment that will benefit multiple users, enhance sharing, usage and collaboration; and
benefiting early career researchers and doctoral training activities to promote a culture of collaboration, equipment sharing and maximising usage.